The University of Sheffield and Granada Material Handling Limited KTP 23_24 R2

To investigate select and implement the most suitable digital design and manufacturing processes for modern davit and crane production.